Middle leaders as catalysts for improving teacher practice: developing a knowledge exchange and impact network with Challenge Partners' schools

Challenge Partners is a collaborative group of 180+ schools across England, focused on improving the quality of teaching and leadership in pursuit of better outcomes for its pupils. Challenge Partners provides a vehicle for schools that wish to learn from the best of their peers via effective networking across the entire partnership.

Middle leaders (eg heads of subject departments/curriculum coordinators) are fundamental to successful school improvement and improved teacher practice. They lead teaching and learning, and are the key bridge between senior leaders (headteachers/deputy heads) and teachers. Challenge Partners' middle leaders are often outstanding teachers - many have achieved national status awards of Advanced Skills Teachers or Specialist Leaders of Education, and they are charged with supporting colleagues' development in their own and other schools. As government policy expects schools to be increasingly responsible for their own and other schools' improvement, ASTs' and SLEs' role are now especially important. These middle leaders, however, are often frustrated in their attempts to connect and share their own expert knowledge with other middle leaders and teachers, especially in other schools. They also frequently do not know the best ways to track their interventions' impact through to changes in teachers' practice.

This applied research project has been designed, and will be co-facilitated and jointly evaluated by a partnership involving Challenge Partners and the London Centre for Leadership in Learning at the IOE. We aim to explore and learn about establishing an effective network among a key group of middle leaders across the 17 leading Challenge Partner schools, who will extend this learning to their peers in 164 hub schools. This network will be able to: share research and practice-based knowledge effectively across their schools about excellent middle leadership practice and professional development; develop evidence-based tools to track ways in which middle leaders change and improve their practice as a result of knowledge sharing; have mechanisms to track the impact of their knowledge sharing and changed professional practice on changed teacher practice; and be able to share the outcomes of their applied project work more widely to benefit a broader range of educators.

Our project questions are:
1. What do we know about effective middle leadership within and across schools that changes teachers' practice?
2. What are powerful ways to share knowledge about excellent middle leadership practice within and across schools?
3. What evidence-based tools can be designed collaboratively between Challenge Partners middle leaders and academic partners to track changes in teachers' practice as a result of middle leaders' interventions?
4. What leadership conditions in schools help develop and embed cultures of shared outstanding practice?

Project activities will involve:
- workshops where research findings and best practice will be shared, and middle leaders will, with us, use new learning to create and refine processes and tools to help them lead more effectively and track their impact;
- face-to-face and social networking activities where the middle leaders will test new ideas and trial tools in their own and other schools;
- middle leaders evaluating the experiences and the impact on them and colleagues;
- jointly developing processes to embed the notion of sharing high quality research-informed practice between schools in their own networks and for practitioners in other networks.

In a linked evaluation, we will collect information about middle leaders' starting knowledge, beliefs and skills and their schools' orientation to sharing outstanding practice with others. We will follow project activities, observing what happens and talking with participants about their experiences. We will share findings with participants throughout to improve the process and outcomes.

Potential impact
Who will benefit from this research?

- A catalyst network of Challenge Partner middle leaders in 17 schools.
- Middle leaders in each of the hub schools supported by this core group.
- Teachers in their schools involved in the trialling and, through extension, many others.
- Senior leaders in these schools (headteachers and deputy/assistant headteachers).
- Pupils in these schools will be the ultimate beneficiaries, once practice changes are embedded beyond this project's timeline.
- A wider group of Challenge Partner middle leaders (in 180+ schools in total), as the process is developed and extended, capacity is rolled out and best practice exchanged more widely.
- Leaders of other national networks (for example, Teaching School Alliances) engaged in in-school and school-to-school support and improvement, where lessons learnt from our approach will have salience.
- Policy leaders such as the DfE and the National College for School Leadership that has a brief to grow leadership potential and capacity within the self-improving school system, including that of middle leaders.
- Ourselves as researchers, facilitators and practice partners.

How will they benefit from this research?

A core group of Challenge Partner middle leaders will benefit by who will benefit from intensive capacity building, enabling them to:
- reflect on and analyse own practice in order to understand what makes it effective and be able to articulate this to others
- relate their practice-based knowledge to what is known about excellent middle leadership / leadership for learning
- support colleagues within and across schools to bring about change and improvements in their practice
- track the differences they make to their and colleagues' practice and, ultimately, pupil learning
- share new knowledge across a wider network of colleagues in similar roles to extend and build capacity.

Participating colleagues and senior leaders in the core group of 17 schools will benefit by having evidence of:
- what excellent middle leadership of teaching and learning 'looks like'
- what middle leaders can do to bring about improvements in practice within their own departments, and more broadly within and across schools
- 'what works' in terms of excellent classroom practice; ie, how to ensure that changes in practice make a positive difference to outcomes for pupils
- how middle leaders can work most effectively to share their knowledge and practice with colleagues in similar roles
- the kinds of supporting condition that need to be in place to establish and sustain cultures of shared outstanding practice.

The wider network of Challenge Partner Schools will benefit by having evidence of how to:
- develop excellent middle leadership of teaching and learning
- ensure improved practice is modelled and articulated effectively and that it makes a difference to outcomes for pupils
- embed improvement in teacher practice through sustainable networking.

Leaders of other networks nationally (including, for example, Teaching School Alliances) engaged in in-school and school-to-school support and improvement, and those operating a system level (such as the DfE, NCSL etc.) will have evidence of:

- what constitutes excellent school-to-school support
- how to develop and support middle leaders and specialist leaders of education (SLEs) so that their work makes a difference to colleagues' practice and outcomes for pupils
- how to build capacity for and sustain collaboration within schools and across clusters, networks and alliances.

As researchers, facilitators, and practice partners we will benefit in:

- enhancing our partnership of academics working with schools and networks
- enriching the ways we can support future middle leaders, due to the accruing two-way benefits from animating the knowledge, our overall engagement in the project and from key lessons stemming from its evaluation.